Intelligent Choices for Health (INCH-AI) Engine: Individualised rewards to increase healthy behaviour detected and delivered by smart personal techno

As humans, we make choices that "feel good" rather than "do good", and the key to improving the health of the population and the lifestyle of each individual is immediate pleasurable reinforcement of good behaviour of maximised individual relevance. Initially the focus is planned to be on increased physical activity as a behavioural target for which there is a strong evidence base for translating to improved clinical outcomes of enormous benefit when scaled across entire populations. The project aims to build an Artificial Intelligence Engine (INCH-AI) that sits between measures of behaviour monitored by wearables and behavioural nudges designed to reward the detected healthy choices. Based on 3-Cs Principles of competition, collaboration, compensation, the nudges will be delivered via the wearable devices, critically at the time of the healthy behaviour, and the AI-Engine will autonomously learn and dynamically tune the behavioural interventions to optimise an individual's choices - initially physical activity.